The Dribble Bubbs Project, by Quack Quack Moo

Quack Quack Moo seeks to develop their consumer and trade understanding of a unique technology called Dribble Bubbs, however they do not have the funds or the expertise to make this educational CGI film viable.
The "Dribble Bubbs Project" requires financial assistance to create a short CGI film for the company to showcase a video suitable for trade and consumer understanding. The video will not only boost sales for independent retailers and the high street, but it will also provide larger retailers with an understanding of how the technology works & benefit all distributors within the baby and toddler marketplace. Essentially, it will catapult the company from where it is now, to a real market leader just by creating a video concept that is simple to understand.